Feasibility of next generation chat-to-PDF (historic built environment)

Cheribim Ltd, in partnership with Sheffield Hallam University, are creating next generation "chat-to" capability to enable historic building owners and managers to have conversations with best practice guidance.

This is to help anyone navigate the sometime complicated and confusing, funding, permissions, retrofit and adaptation advice for net zero, and consultants' recommendations by making an expert AI Assistant, able to answer specific questions about their buildings, and put advice in the context of their circumstances and level of understanding.